Story Works - Cardiff, its Hinterland, Narrative and the New Technologies

In 2010 Cardiff will celebrate the opening of a new museum: The Cardiff Story. Story Works provides an opportunity for the Valley’s voice to be heard. The aim of the project is to solicit a tranche of personal stories to record the Valleys communities’ viewpoints and opinions on their relationships with Cardiff. The results will be displayed as an integral part of the permanent gallery interpretation in The Cardiff Story.